Spin-photon interface using InAs quantum dots

The goal of the project is to develop an efficient interface between the spin of an electron or hole in semiconductor quantum dot and a photon. Information can be stored in the state of the spin and this can be transferred to the photon through the coupling between the spin and the polarization of the photon. In our research group we have demonstrated the principles of a spin-photon interface using chiral effects in nano-photonic waveguides. In our method, we exploit the spin-momentum locking effect in which the direction of the photon polarization is locked to its direction. This effect is not possible in normal optics, and relies on the modification of the electromagnetic fields within the waveguide. Our first experiments have demonstrated photon spin-momentum locking in simple waveguides based on nanobeams. The goal of this project is to optimize the spin-photon interface using the Purcell effect to enhance the light-matter interaction. The project will involve experimental work using state-of-the-art techniques of nanophotonic spectroscopy, combined with numerical modelling to optimize the devices using advanced software packages. A particular target is to demonstrate a large spin-dependent phase shift on a photon propagating in a specific direction down a waveguide. Such an effect can be used as the basis for building spin-networks that could have applications in quantum technologies.